Tactile superresolution sensing

Superresolution encompasses a range of techniques for transcending the resolution limit of a sensor and earned the 2014 Nobel Prize in Chemistry (for superresolved fluorescence microscopy). Superresolution is analogous to biological hyperacuity of vision and touch where the discrimination is finer than the spacing between sensory receptors. Superresolution research in visual imaging has impacted science from cell biology to medical scanning 'in ways unthinkable in the mid-90s' (Editorial, Nature 2009).

The success of this proposal will enable the widespread uptake of superresolution techniques in the domain of artificial tactile sensing, potentially impacting multiple application areas across robotics from autonomous quality control in manufacturing to sensorized grippers for autonomous manipulation to sensorized prosthetic hands and medical probes in healthcare.

Proposed research

More specifically, the development of robust and accurate artificial touch is required for autonomous robotic systems to interact physically with complex environments, underlying the future robotization of broad areas of manufacturing, food production, healthcare and assisted living that presently rely on human labour. Currently, there are many designs for tactile sensors and various methodologies for perception, from which general principles are emerging, such as taking inspiration from human touch (Dahiya et al 2012), using statistical approaches to capture sensor and environment uncertainty and combining tactile sensor control and perception (Prescott et al 2012).

All application areas of robot touch are currently limited by the capabilities of tactile sensors. This first grant proposal aims to demonstrate that tactile superresolution can radically improve tactile sensor performance and thus potentially impact all areas of robotics involving physical interaction with complex environments. Visual superresolution has revolutionised the life sciences by enabling the imaging of nanoscale features within cells. Tactile superresolution has the potential to drive a step-change in tactile robotics, with applications from quality control and autonomous manipulators in manufacturing (Yousef et al 2011) to sensorized prosthetics and probes in healthcare.

Proposed initial application domain

Currently, across the entire automobile industry, gap and flush quality controls are made manually by human operators using their hands to check the alignment between vehicle parts. Experts in the industry have informed me that human hands are used because modern vision-based measuring technologies (such as laser scanners) do not robustly detect sub-millimetre misalignments between parts of differing reflectivity and refractivity. An automated system using robot touch would be more reliable, enable traceability of defects, and move production towards a fully automated paradigm.

The proposed research will culminate in a pilot study demonstrating that tactile superresolution will enable readily available tactile sensors to make gap and flush measurements of the requisite sub-millimetre tolerance and how the sensors should be controlled during the tactile perception task. This will constitute a first step towards building a consortium between academic and industrial partners to develop a fully working prototype for test installation on a production line.

Potential impact
Tactile superresolution is a key enabling technology for existing tactile sensors to operate sensitivities sufficient for deployment in application areas such as healthcare technologies and manufacturing the future. The success of this proposal would have wide impact across Engineering, by raising awareness that superresolution can have many diverse applications, rather than being confined to conventional imaging applications such as microscopy in the life sciences.

Industry: One of the main beneficiaries of the proposed tactile superresolution research will be the automotive manufacturing sector where quality control of the finished product is of primary concern. In the UK, car production presently accounts for 11% of all UK exports, and over 1.5 million vehicles per year. I will utilize my contacts with Peugeot-Citroen PSA (who are supporting this proposal) and Centro Ricerche Fiat to disseminate the research findings and also submit a proposal for EU funding to develop the concept into a prototype for test installation on a production line. All results will be published to maximally disseminate the implications for industry. I will also utilize the University of Bristol's strong links with the UK transport manufacturing sector including Airbus (Filton site) and Rolls Royce, who are both based in Bristol, to build a complementary UK-based consortium.

Society: The success of this proposal will enable the widespread uptake of superresolution techniques in the domain of artificial tactile sensing applying to multiple application domains with significant societal impact. According to an influential recent report: 'robotics is the fastest growing industry in the world, and poised to become the largest industry in the next decade.' I will contribute to this growth by enabling robust and accurate artificial touch that is needed for autonomous robotic systems to interact physically with complex environments, underlying the future robotization of broad areas of manufacturing, food production, healthcare and assisted living that presently rely on human labour.

People: Output of trained people will also be an important outcome of the project. In addition to furthering the career of the named RA (Dr Martinez-Hernandez), I will involve BEng, MEng, MSc and PhD students in the proposed research, allowing them to develop skills in utilizing advanced robotics with application to industry. I am well-placed to enable the student participation as Program Director for the Bristol MSc in Robotics and as a member of the management panel for the Bristol CDT in Robotics. This training will help address the shortage of trained people in the fields of Robotics and Engineering in the UK. The equipment for demonstrating autonomous tactile quality control can also be used in University Open Days to stimulate school students' interest in Robotics and Engineering

Academic Career Impact

Given that the proposal is a First Grant Application, a key aspect of its impact is its ability to provide me with a framework for developing an independent research career. The success of the proposal would allow me to build up my research team (currently consisting of PhD and project students) to critical mass with the addition of an experienced postdoctoral researcher with whom I have already had a highly successful working relationship. A strong research team is needed to translate my research program into impactful outcomes.

The proposal research will impact the career of the Dr Martinez-Hernandez, who I supervised before moving to the University of Bristol. We could continue our successful teamwork that resulted in many publications in highly-ranked conferences and journals and laid the foundations for this proposal. I will also ensure that Dr Martinez-Hernandez makes full use of the training opportunities offered by the University of Bristol's Staff Development team, enabling him to become an independent researcher.